Lignin thermal devices for automotive power electronics

Manufacturing methods that enable economies of scale or better performance have been highlighted as one of the key challenges of automotive PE supply chains, with specific reference to better heatsinks developing by 2035 (APC,2021). In addition, the UK is aiming to transition the automotive industry to NetZero by 2035, an ambitious target with current raw material requirements increasing.

Carbon Forest Products will conduct a feasibility study to demonstrate the potential for the UK PEMD supply chain to introduce the world's first 3D graphite heatsink for use in automotive thermal management systems. The project builds on previous research and development projects which proved that 3D printing of lignin via selective laser sintering could produce complex geometries with both thermally and electrically conductive properties for the static CPU server market.

This project will also demonstrate potential for scale up of manufacture by adjusting existing machinery to facilitate faster additive manufacturing print times .